Natures of attention in contemporary experimental British poetry

This thesis explores how contemporary experimental British poets have conceived of attention. It
examines three groups of poets who use language, typography, page space, collage and paratexts in
innovative ways to interrogate how the reader apprehends the poem, and, in turn, how she apprehends
the poem's subject matter. By situating attention within a network of environmental, phenomenological,
aesthetic, textual materialist and philological contexts, this thesis contributes to a wider discussion about
how modernist poetic practices deconstruct pretensions to objectivity, by continually inviting us to reexamine
our faculties of perception and interpretation.